Applying Innovative User Centric Design to a Social Impact Digital Platform for Teens

This project will apply human-centred design to explore the potential to grow and scale an online digital platform - a new way for teens to connect with local people for the purposes of earning money for doing simple jobs. The system connects users in a way no other social media platform does by having two types of profiles; buyer and seller and manages the interactions between the two safely and securely. We will apply an innovative approach to designing a digital platform, using human-centred design in the context of a digital platform to answer quesitons on how to connect teens safely and effectively to relevant tasks in their neighbourhoods, based on location, preferences and capabilities and what would attract more employers to the platform. We also want to user-test the feasibility of further unique innovations such as pairing of teen/parent profiles and being able to bid for live jobs on the platform. As well as growing the company profitably and creating opportunities for direct employment, the project will deliver value to the UK taxpayer by improving the skills and experience of young people - enhancing prospects for future employment, career decision-making, moving into higher education or setting up busienses of their own.